The University of Liverpool and Emerson & Renwick Limited

To acquire fluid mechanics know-how and modelling capabilities that will enable it to develop new generations of drying/curing equipment for wall-covering manufacturing systems.